Diverse forage mixtures to optimise ruminant animal production, nutrient use efficiency, environmental impact, biodiversity and resilience

Technical abstract
In the face of climate change and unpredictable seasonal events, mineral nitrogen (N) inputs must decrease, and forage yield and quality must be more resilient to variable weather patterns. There is concern about the poor persistency of ryegrass and the need for improved herbage quality and quantity in variable climates. There is increasing awareness of the role of species-rich plant communities in reducing environmental impact and having positive consequences for agricultural productivity. Diverse plant communities are expected to utilise available resources more efficiently than monocultures due to species-niche complementarity and positive interspecific interactions. Manipulation of plant species richness found that the most diverse mixtures, on average, achieved a yield benefit of +77%, compared with monocultures. Further, reliance on mineral N inputs has been reduced by exploitation of N fixation from legumes, with grass-legume mixtures containing 40-60% legume and receiving 50 or 150 kg/ha/yr fertiliser N achieving similar yields as grass monocultures fertilised with 450 kg N/ha/yr.

The objective of greater sustainability, biodiversity, and resilience of livestock production will be achieved here through the harnessing of forage mixtures that have the capability to be more productive under variable climates, require less N fertiliser due to reliance on N-fixation capabilities, and contribute to greater N use efficiency at animal and farm scales, compared to swards typically grazed in the UK. Forage treatments will be based on agricultural and environmental requirements, and developed and performance tested in different areas of the UK. Agronomic characterisation, utilisation and feed value for livestock, on-farm uptake and performance, and resilience and recovery to drought and water stressors will be investigated. Information will be integrated into models to provide farm and national scale assessments for efficient, productive and sustainable agriculture.

Potential impact
Please refer to the main application.